Identification and characterisation of microbial effectors that interfere with the plant circadian rhythm

Plant microbial pathogens secrete multiple effector proteins into plant cells in order to interfere with the plant immune system. Subsequently, plants have evolved multiple receptors capable to recognise these effectors, leading to an evolutionary arms race between pathogen and host. The plant circadian clock is essential for effective immune responses to pathogens by regulating the stomatal aperture and the levels of immune receptors. Therefore the clock is a likely target for microbial effectors. The aim of this project is to identify clock interfering effectors, elucidate the molecular mechanism of their virulent function and subsequently use them in synthetic biology approaches in an effort to engineer high performing plants.